University of Central Lancashire And Age UK Lancashire

To develop, implement and evaluate an innovative and sustainable population-based model of volunteer provision of support in End-of-Life Care within community settings.